Improved productivity and animal welfare through low cost, early diagnosis & management of Bovine Respiratory Disease/pneumonia in dairy calves, using novel capnography techniques

Bovine respiratory disease (BRD), and resulting pneumonia caused by viral and/or bacterial pathogens, is the most common disease affecting the cattle industry globally. Calf pneumonia is a cause of major economic loss, affecting over a million animals across the UK and costing the UK dairy industry ~£60-80million pa.

While BRD can affect up to 50% of cattle, with resulting fatalities of up to 10%, half of all cases are often not detected or treated at the time of infection, potentially resulting in a lifelong reduction in productivity and costing up to an estimated £1k per infected animal.

Detection of BRD/pneumonia in calves is currently through clinical signs, usually first identified, and often treated, by the farmer with the application of anti-inflammatories and/or antibiotics. However, many of these symptoms can be subtle, or an indication of other diseases.

Early stage diagnosis of BRD in calves provides a means for early intervention to effectively treat the disease, and limit its spread, reducing the use of antibiotics, improving animal welfare, and increasing lifelong potential milk yields by as much as 8%.

The innovation delivered by this project is a fast response capnometer for early stage diagnosis and management of BRD/pneumonia respiratory conditions. This technique has been successfully deployed for use in diagnosis/ management of chronic respiratory conditions in humans, supported by previous input from team members in this project.

Competitive techniques include remote temperature sensing and behaviour monitoring, neither of which are specific to respiratory disease but could be complementary to the proposed sensor system.

This project draws on Albasense's novel fast-response solid state gas sensor technology; Wideblue's electro-mechanical systems design and integration; Paragon's veterinary expertise; and McCaskie's knowledge of innovative technologies in the sector, to address this key challenge of the dairy industry.

At a time when skilled labour is at an all-time low and input costs high, improving productivity and margins for dairy farmers is critical to sustaining the UK industry and dairy supply chain. The adoption of novel sensing technologies can add value beyond the mere financial, for overstretched and under pressure farmers.